Cooperating with Asian Space Companies to Develop and Access a Growing Market

The company wishes to explore the Asian space and satellite market by collaborating with potential

stakeholders and clients in South Korea, Japan, Singapore and India. We wish to start cooperative ventures

with partners, develop joint strategy and capability so we can access the local market together.

Today, the Asian space industry faces a number of unique challenges which is preventing its growth.

Spacechips Ltd, a UK SME, provides commercial R&D services and would like to partner with companies in

South Korea, Japan, Singapore and India to jointly address their problems with satellite elctronics.

The project will develop cooperative research and business networks within Asia growing the capability

and offering of a UK SME, opening this lucrative export market to the wider UK supply chain.